Scaled Electricity Storage Using Lithium-Sulfur Batteries

OXIS Energy, a manufacturer of a revolutionary new battery technology, and the University of St Andrews have joined together to demonstrate a new battery concept for the storage of grid-scale quantities of electricity. By exploiting OXIS Energy's core "lithium-sulfur" technology using a novel battery configuration the collaboration hopes to demonstrate a new energy storage technology capable of operating at vast scales. OXIS Energy will manufacture, develop and test the critical liquid component of the battery, the Electrolyte. This will be supplied to the University of St Andrews who will use it to develop a novel battery design known as a Redox Flow Battery. By combining these two elements, the project will demonstrate the commercial feasibility of a new battery technology capable of supplying several megawatts of electrical energy, for several hours, from a device the size of a 6m shipping container. This new and potentially cost effective grid scale battery promises to play a critical role in efficiently connecting intermittent renewables to the grid, increasing security of supply while simultaneously reducing consumer bills and carbon emissions.